University of Glamorgan And Dinamo Productions Limited

To optimize the rigging and rendering animation process. To enable animation ?Assets? with the capability to transfer freely and accurately across a variety of platforms.